Design and Synthesis of New Chiral Heterogeneous Photocatalysts for Light-Driven Asymmetric Organocatalysis

Photoredox catalysis is an important development in organic synthesis, offering distinct reaction pathways under mild conditions. The ability to perform photoredox reactions with enantioselectivity is particularly important, as highlighted by the award of the 2021 Nobel prize in Chemistry for the development of asymmetric organocatalysis. Most photocatalysts available to synthetic chemists are homogeneous metal-complexes or organic dyes, which raise issues of cost, recyclability, and waste production. Development of heterogeneous organic photocatalysts could address many of these issues but their application in organic synthesis is still in its infancy and underdeveloped. In this project we aim to design and synthesise new chiral heterogeneous photocatalysts for light-driven asymmetric organocatalysis.